Affordable Graph Neural Networks with Applications to Medical Data and Beyond

The research plan outlines two key milestones for the first year: (1) the creation of a comprehensive review paper on the scalability and efficiency of GNNs, introducing the concept of affordability within GNNs, and (2) the design of a novel GNN method, validated for affordability and accuracy through extensive experiments on large-scale graphs, with the results published in a conference paper. Subsequent years will involve identifying gaps in the literature and proposing novel solutions, with conference and journal papers disseminating the outcomes. Emphasis will be on applications to brain data, covering diverse areas such as brain disease diagnosis, brain graph super-resolution, and temporal evolution prediction, among other downstream tasks. However, the affordability of GNNs will extend beyond medical data, finding applications in various domains such as computer vision and natural language processing (NLP), as well as in multimodal learning [5] schemes where its application is particularly challenging due to the integration of diverse data modalities, with a promise of solving complex real-world problems spanning images, biology, language, physics, and more comprehensively.

AI in health care